Aston University and Optimec Systems Limited

To develop thes capability for precision metrology using Optical Coherence Tomography, by exploiting novel calibration and image processing techniques to deliver an innovative range of devices for use in ophthalmic and non-ophthalmic manufacturing sectors.